Street Vibe

Sreet Vibe is a joint project from Fariba Bahrami, Louise Camrass, Jane Magill, Steve Mesure and Eugene SkeefStreet Vibe brings together a renowned group of artists, musicians, scientists and engineers to develop and deliver unique public engagement experiences. Participatory visual and musical experiences will combine to reveal and explain engineering concepts in an exciting and completely unique way. Significant features of the experiences will be;Surprise and spontaneityScale / small recordings of vibrations projected on a huge scale, impact of and on large crowdsAccessibility to the general publicInclusivityEncouraging inventiveness, resourcefulness and imagination e.g. using home made and found objects to make musicCross-disciplinarityCreative utilisation and colonisation of mass public spacesMulti culturalismCollective public learning and activeUse of video and other novel techniques in evaluationEmbedding evaluation into the activity so that it is funSimplicity / un-intimidating way of communicating complex engineering principles which breaks down barriers to learningAnd...This has ever been done before